Under revision

This student has had significant difficulties with their supervision and is currently (October 2024) in the position of having to devise a new project with a new supervisor. Project details will be updated as soon as they are confirmed. Permission has been sought from NERC to use flexibility in the grant to support this student for an additional period of time.